Detection of recurrence in cancer patients

The research will build on work commenced within a Macmillan funded programme linking primary care records to hospital records from the Leeds Cancer Centre. The program will apply advanced analytics to the clinical record including both structured and unstructured events to identify cancer recurrence events which have been miscoded or missed within the structured hospital record. The research will build on an analysis of structured data within the health record (chemotherapy, radiotherapy, surgical events), and natural language processing of plain text reports from radiology and other clinical areas.